intospheres ltd

Intospheres is a mobil floating self suffiant accomadation and reasech structure .It can be located any warir in the world on land or water it sleeps four peopol and is fully sustainabl .It has a central sphere that sits in a spherical platform on eight floats.